The University of Abertay Dundee and Mackie's Limited

To embed the knowledge to develop and implement a systematic New Product Development process ensuring Mackie's diversified and expanded new range of products are developed and launched in a timely fashion delivering the forecasted sales and profits.